Carbon Transition Data Factory

We are All Street. Our vision is to drive systemic change by directing capital flows to the benefit of planet and society.

The **Carbon Transition Data Factory** is a fully automated end to end production system to extract and present carbon pathway data for any public or private company from public disclosures, and aggregate it at portfolio level. The system will extend the existing infrastructure and machine learning capabilities within our AI-powered sustainability platform Sevva, which provides investors which reads narrative data to provide ESG ratings on all 70,000 listed companies based on the United Nations Sustainable Development Goals.